AHRC Collaborative Doctoral Partnership (CDP) studentship - Power and partnerships - principles, values and structure with British Museum

AHRC Collaborative Doctoral Partnership (CDP) studentship - Power and partnerships - principles, values and structure with British Museum